Development of innovative panels for furniture and construction, with enhanced strength, made from 100% recycled material and 100% recyclable at end of life

Development of innovative panels with enhanced strength properties, made from 100% recycled material and 100% recyclable at end of life